Biomic_AUTh, Center of Excellence in Metabolomics research (BiACEM)

BiACEM aims to link Biomic_AUT an interdisciplinary laboratory of the Aristotle University Thessaloniki, with three world leading metabolomics research groups: the bioinformatics team of Imperial College London, the metabolomics/lipidomic research team Fundación Universitario San Pablo CEU (Madrid) and HMGU. Via the realization of the project, strategic partnership and networking will be developed, promoting the research status and capacity of Biomic researchers and covering existing gaps in know-how and technology. Long term aim of Biomic is to lead, develop new concepts, analytical methods, and ways to produce or analyze comprehensive datasets, furthering the application of metabolomics in life science and biomarker discovery. To reach this level, existing pinch points should be addressed. Themes identified as strengths of the advanced partners and key areas of Biomic improvement include: development and organisation of lipidomic experimentation in LC-MS, exploitation of advanced mass spectrometry acquisition and ion mobility spectrometry data, metabolite identification, effective mining and use of multiple data sets, data management, artificial intelligence tools for metabolomics data and for text mining (natural language processing), data fusion, effective biochemical interpretation. Transfer of knowledge is organised as a series of training events, webinars, e-meetings, staff exchanges and collaborative research with the advanced partners. Emphasis is also put on training on research management and setting a research management unit in Biomic. Three clinical biomarker discovery demonstration projects constitute the research element of BiACEM. Realization of the project will have major impact on Biomic, their collaborators and the Greek metabolomics ecosystem as it will remedy weaknesses, and provide new, timely and necessary technological solutions for the first time to Greek scientists, promoting level or research and innovation.